Virtual 3D Gallery

The pandemic lockdown has exposed how many cultural sites are totally reliant on customers physically visiting for income. With travel restrictions expected to continue in one form or another for the foreseeable future, our innovation is aimed at enabling these sites to create and maintain a web-based Virtual 3D Museum or gallery. This would provide an online experience for users anywhere in the world, potentially unlocking an untapped new revenue stream from "virtual visitors".

Sites would upload 3D models of exhibits that have been previously digitised, and then use a simple online editor to create virtual 3D spaces where the exhibits can be positioned and then annotated with information, which could include text, images and links to relevant websites.

End-users would then be able to access these virtual environments from their browser (including using Google Cardboard style VR) and explore them in an immersive way that at least partially recreates the experience of visiting a museum. This would include links to the museum's online shop to make purchases.

Because the museum curators control the content it could be updated regularly without requiring commissioning developers, including repositioning the exhibits to create themed exhibitions as in a real museum.

In the longer term, the same technology could be extended to provide interactive guidebooks for physical visitors without requiring users to download an app (something we know from speaking with museums is a major sticking point).

The key innovations are:

\* An online 3D museum experience delivered straight to the user's browser

\* Museum curators being able to update exhibits just as they would in the real world

\* An experience that can be used by both remote visitors and physical visitors to the museum